Project Infrastructure Kickstart During COVID-19 Using Artificial Intelligence to Improve Project Success and Sustainability

Research shows an estimated 80% of projects fail to wholly achieve their outcomes in terms of time delay, budget overspend, and never realising the full anticipated benefits. Many existing projects have been delayed or derailed due to COVID-19 and the UK government are initiating new mega projects to kickstart the post-lockdown economy and provide sustainability. Without effective Project Management (PM), the successful outcomes of these projects may face uncertain risks and complex challenges.

Greyfly is an AI driven, Project Management (PM) Consulting firm supported by experienced professionals. We are collaborating with the University of Southampton to research and develop an Artificial Intelligence (AI) based Intelligent Project Prediction (IPP) tool that will extend the capabilities of our existing PM Maturity Assessment tool.

The IPP tool uses predictive analytics and machine learning across a portfolio of projects to highlight projects at risk and forecast the confidence and likelihood of project success.

The core components of the IPP tool are as follows:

\*Data Model: defines what the system should contain and identifies the relationships between project data. This will enable us to map client data and build the system more effectively.

\*Descriptive Analytics: Statistical techniques will be used to search and summarise historical data in order to identify patterns or meaning.

\*Predictive Analytics: More advanced analytics will be applied once we have a good understanding of the dataset. After several iterations, an optimised solution can be achieved that can be used to inform future project outcomes.

\*Machine Learning: Machine learning algorithms will be applied, to enable the system to learn from the data rather than being programmed with the results of previous analysis. A more accurate, multi-dimensional view of the results can then be achieved.

\*Dashboard: Integrated view of results which can be tailored to client's needs.

\*Cloud Based Architecture: Provides us with the scalability and adaptability required, as data volumes increase and functionality is enhanced.

The aims of the project are to:

\*Leverage technology and advanced analytics to gain insight from historical project data.

\*Improve project risk identification, to reduce the risk of failure.

\*Aid better decision-making through continuously updated information

\*Enable swifter response in the event of further disruption due to COVID-19 or a potential global recession

\*Demonstrate how we can unlock potential cost savings, as a result of increased project success.

As part of this research, two large public corporations are partnering with us in sharing their project data. With the accumulation of project data from various clients, we will perform benchmarking to identify patterns in industries, types of project, size and complexity.